SOAR Portable VR Kiosk: Customer Engagement, Product Launch Strategy & Investor Readiness

The SOAR portable all-in-one VR kiosk is a breakthrough innovation. Designed, developed and recently patented in the UK by DURTY, it's currently the only known solution on the market which allows for the modular disassembly, transportation and re-assembly (fits into two cases) of truly high power PC VR equipment.

The SOAR kiosk is quick to set up and supports all VR headsets, and PC hardware. Controller-less full body and hand tracking is achieved using the Azure Kinect, breathtaking when combined with the hand and finger tracking from a wireless headset such as the Meta Quest.

Capable of connecting colleagues, clients and stakeholders from any location and bringing them into the same VR space, with full interaction and large scale scenes; SOAR brings design concepts into a life-like virtual experience unlike any other. Access to such technology will transform the way creative businesses engage with their customers, giving them unrivalled added value through a truly unique and immersive experience, where their ideas, designs, products and services can be collaboratively developed, evolved and transformed.

To meet customer needs and provide a positive user experience, SOAR will be trialled by key creative partners across the South East of England.